Trigger Bicycle Brakes

Trigger brake mechanism for bicycles and motorbikes to offer a more efficient, more aesthetically pleasing and hopefully cheaper to produce alternative to the traditional brake levers mechanism.